Queen's University Belfast Core Equipment Call 2019

Queen's University Belfast EPSRC Core Equipment Award 2020 is to be used to enhance our research capability through advancing our equipment with the explicit aim of providing support to our EPSRC researchers and potential EPSRC researchers particularly our Early Career (EC) staff. The lead researchers for each item are undertaking cutting-edge research, and this equipment will underpin our research excellence as outlined in more in the Case for Support. Queen's University Belfast has a strong and well-established culture of collaboration, equipment sharing and maximising the use of equipment to support our Researchers and cross-disciplinary research such as that being undertaken by our MATCH PRP. This core award will provide a clear benefit to our Researchers through enabling increased collaboration, greater productivity and the realisation of step changes in our research environment. The funding from this call is exclusively for the procurement of strategic equipment aligned to our priority research areas and as identified in our EPS Strategic Equipment list. Specifically the core fund and additional match funding ( as detailed in the Justification of Resources ) will be used to support a Quartz crystal microbalance, Spectrofluorometer, IR thermal camera and lens with higher speed capture for intelligent SHM that is coupled with a state-of-the-art surface vision capture systems and UAV monitoring technology, ECIT Tx/Rx mm-wave V-band VNA mm-wave lab housed at ECIT is used for characterisation of antennas and components for wireless communications systems, Micro CT Scanner Upgrade and X-Ray source renewal, and an Advanced Materials Vapour Deposition Cluster Tool Module